FRP Footbridges

Optima Projects are developing a range of innovative FRP Composite footbridge designs. These will provide the built environment with more cost effective, aesthetically pleasing and much more durable solutions for bridge structures.